LUCore24

Lancaster University has recently invested substantially in world class laboratories and research facilities to better position themselves as a leader in multidisciplinary research. To enhance that investment and further extend our research capability, following an internal shortlisting process, we have identified Core Equipment to be procured that will be used by multiple users across the campus and our wider external network, including early career researchers, and also key upgrades as invest to save opportunities.
In line with this we will:
1. Procure a dynamic mechanical analyser to analyse the transient properties of complex materials in scientifically and industrially relevant ranges of environmental conditions;
2. Procure an isothermal titration calorimeter to measure the thermodynamic properties of components in solution;
3. Procure an aerial surveying drone, and a laser scanner (LiDAR) for photogrammetry and digital twinning at large scales;
4. Upgrade the Cryostream on the single-crystal X-ray diffractometer (SCXRD) to extend its life and functionality;
5. Procure a three-axis closed-loop positioner and controller to extend capability and capacity to an existing scanning probe microscope (SPM).
This equipment has been selected to enable multidisciplinary, cross-faculty research and address industry requirements in the Northwest, and so benefit the greatest number of groups. It is expected that the equipment will have immediate and long-term benefits, especially to early career researchers, and enable world class research.